ATLAS - Advanced Technology Lightweight Automated Structure

This project is a collaboration between SHD Composite Materials Ltd and Sheffield University (AMRC) with Lotus cars as end user. The object is to develop a multi-functional, sustainable composite material meeting the thermal and structural requirements of EV battery boxes whilst fulfilling the requirements for rate of manufacture and cost dictated by Lotus for next-generation vehicles.